Retinal bioimaging for neurodegenerative and cardiovascular diseases

The two most common causes of death in England are dementia and cardiovascular disease (CVD). Dementia affects more than 800,000 people in the UK while every three minutes, someone has a heart attack. Given that we are living longer, more people are likely to be affected by these diseases over the next decade and it is therefore important that we develop effective strategies to identify those who are at risk. For CVD, current screening tests involve blood tests, measurement of blood pressure and asking questions about factors such as smoking and family history. In dementia, the diagnosis is challenging and relies on filling in a cognitive questionnaire. It has been estimated that more than 50% of cases in the developed world of the most common type of dementia, Alzheimer's disease (AD), are not picked up.

The eye is the only part of the body where we can directly see blood vessels and the nerves. The eye develops from the same tissue as the brain and therefore changes in the nerves of the brain are often reflected in the eye. It has been shown that thinning of the nerves at the wallpaper lining the back of the eye, the retina, happens in people whose cognitive function is worsening. Similarly, changes in the blood vessels of the body, such as those that come with high blood pressure or diabetes, are also often visible in the eye. Researchers have found that specific features on retinal photographs can identify who might develop a stroke or heart attack within 5 years. In the last decade, a particular type of retinal scan, called optical coherence tomography (OCT), has revolutionised the study of eyes. OCT takes seconds to capture, is risk-free to patients, and has a resolution less than one hundredth of a millimetre. Over 30,000 OCTs are done each month at Moorfields Eye Hospital alone and many community eye services, such as high street opticians, now offer OCT scanning on their own devices.

The purpose of this project is to study the association between changes in the eye and these two groups of diseases - CVD and AD. Using both retinal photographs and OCTs of more than 250,000 people over the age of 40, we will study the retina of people who go on to develop dementia or CVD events, such as a stroke or heart attack. Statistical techniques will be used to study the relationship between specific changes in the retina and disease. Artificial intelligence has the ability to find patterns of changes, which may not be picked up by humans through studying huge amounts of data. We will use a type of artificial intelligence, called deep learning, to explore whether there are any novel signs in the retina, which are associated with developing CVD events or AD. We will also use data from the UK Biobank study, where more than 85,000 healthy volunteers have had retinal scans, to study the effect of certain risk factors for CVD and dementia, such as smoking and high blood pressure, on changes in the retina.

The results of this study will improve our understanding of how the eye reflects changes in the body caused by CVD and AD. In the long term, this could allow us to develop better screening tools to identify people who are at risk of these diseases. Changes in the eye might also be used to check whether a certain drug or intervention for CVD or AD is effective. This study will also help researchers in future epidemiological studies, which link nationally-held data from hospitals, with medical images.

The project will be carried out within the Integrative Epidemiology group at the Institute of Ophthalmology and Institute of Child Health in University College London (UCL) in collaboration with Moorfields Eye Hospital. The research team will consist of eye doctors, statisticians, epidemiologists, cardiologists and neurologists. Experts in medical physics and biomedical engineering at the Centre for Medical Image Computing, UCL, will also help us to analyse our images.

Technical abstract
Aim
To identify the most accurate retinal biomarkers predictive of of incident CVD events and AD

Objectives
1) Examine the relationship between retinal lamellar parameters and incident myocardial infarction and cerebrovascular accidents using the AlzEye database
2) Validate the association between retinal nerve fibre layer and ganglion cell-inner plexiform layer thickness with incident AD
3) Leverage the UK Biobank cohort for adult life course epidemiological analysis of CVD and AD risk factors and external validation
4) Development of a convolutional neural network predicting risk of CVD events and AD to identify novel biomarkers

Methodology
Analysis will be conducted using two curated large datasets - the UK Biobank and AlzEye, a pseudonymised dataset of >2 million optical coherence tomography (OCT) scans of 250,000 patients from Moorfields Eye Hospital. Fundus photographs and OCT scans will be analysed using automated segmentation and image analysis software. Regression techniques and survival modelling will evaluate the hypothesis that specific retinal changes are indicative of incident AD and CVD events. Convolutional neural networks on outcome data with OCT and fundus photos as inputs from the AlzEye dataset will be developed and leveraged as tools to identify structural biomarkers through spatial soft attention maps. Models will be externally validated using the UK Biobank Cohort.

Scientific and medical opportunities
Improving our understanding of retinal manifestations of two major epidemics of the developed world, cardiovascular disease and AD, may potentially refine risk stratification techniques with in-vivo evaluation. Identification of any biomarkers would also allow non-invasive measures of efficacy in any future interventional clinical trials assessing treatments in CVD or AD. Broader implications of the feasibility of linked healthcare research and the impact of real-world studies on healthcare policy will also be explored.

Potential impact
In 2016, the World Health Organisation reported that the leading and fifth most common causes of death globally were cardiovascular disease (CVD) and dementia respectively. Similar disease burdens are reflected in the UK, where these two conditions account for the two leading causes of mortality. Such figures highlight the urgency of developing effective risk stratification tools to combat diseases, which are likely to increase in incidence over the next decades. As well as improving our understanding of retinal manifestations of CVD and dementia, this fellowship will champion the role of the UK in epidemiological linked healthcare research and the use of artificial intelligence (AI) in deriving novel insights.

The field of retinal imaging has expanded significantly in the last decade with the advent of volumetric OCT scanning and high-resolution fundus photography, modalities which are of increasing interest to clinicians, medical researchers and computer scientists. The establishment of retinal biomarkers in systemic disease, such as multiple sclerosis and stroke, has spawned an entire field of ophthalmic image analysis with global interest. Research conducted by major groups in ophthalmology, neurology and cardiology, from Singapore to the USA, will be guided by the findings of this project. With two major non-communicable endemic diseases under investigation, patients and the general public both within and beyond the UK are also likely to express interest as most will have relatives or friends affected by these conditions if not themselves. With the widespread availability and affordability of OCT and retinal photography, it is hoped that patients and the public will be empowered by the results of this study. More directly for patients, the ultimate goal of this fellowship is to improve screening of patients for CVD and dementia in order to identify those at risk earlier and thus reduce morbidity, mortality and significant economic burden. While full realisation of this is likely to extend beyond the timeline of this fellowship and require prospective evaluation, healthcare policymakers and public health institutions will benefit from the conclusions reached.

The independent review by Professor Dame Wendy Hall and Jerome Pesenti, commissioned by the UK government and published in October 2017, has emphasised the strategy to foster an environment facilitating AI research. Among the objectives of this fellowship will be the application of deep learning AI techniques for predictive modelling and to identify potential novel biomarkers. As the largest eye hospital in Europe and North America, Moorfields Eye Hospital carries an imaging repository of more than two million scans of 260,000 patients providing unparalleled single-site and standardised volumes of data, a necessary prerequisite for AI research. The implications of this fellowship will therefore inform both academic institutions and commercial organisations pursuing similar areas and contribute to the UK's prowess in AI-related healthcare research. Furthermore, by leveraging hospital episode statistics data from NHS Digital, this project demonstrates the potential of this unique UK resource and will encourage other healthcare teams interested in linked research.

Following a year of preparatory work obtaining Confidential Advisory Group and other approvals in the period of changing data privacy regulations (GDPR), the AlzEye database is now amenable to analysis highlighting the feasibility of this proposal. This fellowship, within its timeline, therefore has the potential to identify and validate meaningful retinal biomarkers of CVD and dementia with a follow-on goal of prospective evaluation. Moreover, it will provide a powerful training opportunity for me to develop a unique combination of skills in medical imaging, population-based analysis, statistical modelling and applications of AI in imaging.